Cross-Language Dynamics: Reshaping Community

This programme aims to develop a new Modern Languages (ML) research paradigm capable of re-conceptualizing the relationship between language and community for the benefit of a more open world. It addresses questions of whether and how the languages we speak define the communities we align with, and how language community boundaries may be made more porous. It identifies 3 intersecting community configurations attributing different roles to language, and attracting distinct methodologies: the multilingual, the transnational and the translingual. In each case, it investigates ties and disjunctions between language and nationhood, and the dynamic of top-down institutional and grassroots networking dimensions of community-building. Tackling these issues across all 3 configurations, each corresponding to a research strand, it aims to recast ML agendas, reshape adjacent disciplinary priorities, offer insights to policy-makers, and invest the civic university with new purpose.

Three core institutions will each lead a research strand: Manchester (multilingual), Durham (transnational), and the School of Advanced Study (SAS), University of London (translingual). We draw on pockets of excellence at 9 other HEIs. Our main languages represent some of the world's largest language communities. They also have the capacity to traverse the strands: Arabic, Chinese, German, Russian, and Spanish are at once community languages, the glue binding transnational networks, and a medium through which language communities embrace translingual values. Related cross-cutting patterns characterize 8 international cities which provide nodal points for our research. We will link stakeholders to relevant strands: city councils to multilingualism; foreign policy think tanks and cultural diplomacy institutions to transnationalism; translation networks and media, arts and cultural organizations to translingualism. Within a new arena of collaboration, we will facilitate dialogue between ML's different branches, with allied humanities disciplines and with stakeholders. Reconciling their responses to a focused set of questions, we aim to forge a groundbreaking paradigm for theorizing the language-community relationship. Pedagogy initiatives centre on mobilizing the linguistic resources of minority communities for societal cohesion purposes. We will generate training activities integrating our programme's multiple disciplinary approaches and our main languages, targeting PGRs via doctoral consortia. RAs will benefit from a step change in career preparation via project partner placements and Digital Humanities skill sets.

Outputs include a database capturing urban linguistic landscapes, monographs and edited volumes re-conceiving the language-community relationship, a film, a prospectus for future ML research, and publications summarizing the outcomes of cross-strand dialogues and single-strand research. We are commissioning an opera inspired by the aspiration to transcend language difference through music. Outputs co-produced with project partners include reports for city councils and arts organisations; briefings on the politics of transnational language communities; advice packages for translator networks and SMEs operating across language communities. We will produce a report on revitalizing ML curricula by unifying our field around a coherent set of themes and approaches.

Combining significant scale with a focused agenda, our programme will maximize impact and sustainability. Its legacies will be to (i) transform ML's profile within the humanities (ii) initiate long-term improvements to community relations and intercultural understanding; (iii) raise public consciousness about language's potential within cultural and creative arts communities; and (iv) develop ML curricula which overcome the language/content dichotomy and emphasize community-based learning. They will be secured via a Centre for the Interdisciplinary Study of Language and Community.

Potential impact
Collaborations with project partners and stakeholders will contribute to long-term improvements in community relations and intercultural understanding, and raise public consciousness about language's potential within the creative and performing arts. Ultimately, by integrating university and school ML teaching and research with local, national and international communities where language choice is important, we aim to transform the status and role of ML and of the civic university within societies at large, brokering a cross-sector, cross-language 'knowledge commons'. Impact activities are aligned with the programme structure. Project partners will co-develop the research agenda and are central to our impact strategy. Impact will be distributed across four intersecting areas, corresponding to the three research strands and our work with schools and university ML curricula. Within each strand, the benefits of our research will extend to partners at both institutional and network levels.

MULTILINGUAL STRAND
The reports and database we generate for city authorities will contribute to inter-community integration and economic regeneration inspired by language difference. Research tools co-designed with stakeholders will enable them to assess needs relating to population diversity. Collaboration with the Ahmed Iqbal Ullah Race Relations Resource Centre will forge a new model for HEI-local government-minority community relations. We will work with local authorities to promote the sharing of best practice in diversity management, empower UK minority language speakers with the confidence to access services to which they are entitled, and foster cross-language exchange between community-based networks.

TRANSNATIONAL STRAND
By working with official agencies whose role is to foster intercultural understanding and mutual respect between citizens of different nations, we will improve the efficacy of their cultural diplomacy strategies and their community-building efforts. At the policy making level, we will advance the understanding of think tanks such as Chatham House of the politics of transnational language communities, particularly in contested regions (e.g. the Middle East). Transnational diaspora groups will benefit from the development of new identity-building initiatives facilitated with arts organizations.

TRANSLINGUAL STRAND
Collaboration with arts organizations will increase their capacity to attract and maintain audiences across linguistic borders. Explorations of the potential of minority languages and literatures, new translation technologies, and hybrid art forms combining linguistic and non-linguistic elements (opera, film), will strengthen aesthetic community practices which transcend language difference. Analyses of translingual commercial and consumer networks will enhance the strategies of SMEs marketing across language communities. By targeting minority and diaspora communities in our chosen international cities, the film made by the Granada Centre for Visual Anthropology will promote dialogue across language boundaries, contributing to a greater sense of shared belonging.

SCHOOLS AND UNIVERSITIES
Our report on revitalizing university ML curricula and PGR training by integrating the discipline's disparate branches around a coherent set of themes and approaches will enable advancements in the deployment of community-based PG placements, and demonstrate how UG students benefit from volunteering schemes linked to language communities, nationally and in Year-Abroad programmes. Centring on collaboration with South Sefton 6th Form College, research will benefit ML secondary school teaching, facilitating (a) the incorporation of intercultural competence into A-level syllabuses; (b) the enhancement of students' linguistic and digital literacies (soft skills vital for employment prospects); (c) the advancement of participatory learning techniques; (d) the fostering in students of a sense of global citizenship.